FocalPoint Cloudburst

The FocalPoint Cloudburst project will develop a cloud-based Production Lifecycle Management (PLM)

platform; and builds upon the commercially successful FocalPoint Server post-production workflow tool. The

PLM platform address the fragmentation of production by joining the pre-production, production and post-

production 'islands', and managing digital assets and associated metadata. The ability to collaborate locally and

globally will encourage flexible working and deliver real cost savings. The simplicity of the interface empowers

the user to focus on creativity. The benefits of Product Lifecycle Management will enable the UK Creativity

Industry to scale and adapt faster, thereby minimising risk and increasing global competitiveness. The project

consortium consists of Quad Logic Systems and RenderNation.